High Energy Physics

The Standard Model(SM) of Particle Physics is an elegant theoretical description of the interactions governed by strong, electromagnetic, and weak forces. This basic yet important model is still firm at the foundation, succeeding in attributing numerical values to all the physical observables within the 500 range. With the advent of improved technologies, new experiments were proposed and performed. These experiments verified SM predictions and presented the need for Beyond Standard Model(BSM) Physics. Amongst all the BSM problems, the most important are neu- trino mass, dark matter, and matter-antimatter asymmetry. Many models have been proposed in an attempt to ad-dress these problems simultaneously. New phenomenological tools are required to confirm solutions to these BSM problems. A gravitational wave is one of the most important tools in probing the early universe physics models. The high-energy neutrinos discovered at the IceCube neutrino telescope might as well have a cosmological origin. These can be used to test the models on the origin of matter. The research project will deal with these broad topics. A more specific research project will be defined during the 1st year.